Network Medical Products Ltd

"Network Medical Products Ltd design and manufacture instruments and components for use in Ear, Nose and Throat and Ophthalmic surgery.

The company is now investigating the incidence of corneal transplant operations in order to inform the product development process for a new ophthalmic device."